Modelling jets from binary black holes

A prediction of the currently favoured hierarchical galaxy evolution
scenario is the presence of binary supermassive black holes in some
galactic nuclei. Their gravitational wave emission from in-spiral
before the final merger might be detectable with upcoming experiments.
If at least one of the black holes produces a jet, we might be able to
infer the presence of the secondary from a precession of the jet axis.
The interpretation of the relevant radio data is, however, complicated
by the interaction of the jet with its environment.
In this project, we will first derive precession parameters for a sample
of observed jets, then produce new simulations of the interaction of
precessing jets with their environment and finally compare the results to
the observational data in order to assess the presence of a secondary
supermassive black hole in the given sample of radio sources.